The University of Leeds and Roemex Limited KTP 23_24 R6

To create new, sustainable, environmentally friendly corrosion inhibitor formulation for high temperature geothermal applications, achieved through the provision and development of new synthesis, testing and modelling techniques to facilitate the in-house optimisation of such products.